Mechanisms underlying neuronal-microglia interactions during development in health and disease

Brain building is a complex process that requires the right type of cells in the right numbers and at the right time. The brain has evolved a modular system where individual cell types can develop and evolve on their own. While this gives full autonomy as to how these cells grow, certain coordination is required to ensure that the correct numbers of cells are present at the right time. The lack of or the dysregulation of this coordination can lead to an altered cellular balance that can ultimately impact normal cortical circuit functions as seen in neurodevelopmental disorders such as autism spectrum disorder, epilepsy and schizophrenia. The molecular mechanisms as to how this coordination occurs during development remains unknown. In this proposed research, I aim to study how this coordination is established during development and how it goes awry in neurodevelopmental disorders. I will determine how two cell types originating from different lineages, namely the excitatory neurons and the brain's resident immune cell, microglia, communicate and regulate their developmental progressions and functions in health and in disorders.

More specifically, the first aim of my proposal focuses on elucidating the developmental trajectory of microglia in the mouse cerebral cortex under physiological conditions and the identification of a critical period during development in which microglia are susceptible to changes in pyramidal cell activity. Next, I will identify the molecular mechanisms in which microglia sense and react to changes in the excitatory neurons, leading them to tune their development and survival accordingly. In my last aim, I will focus on the changes in microglia development in models of neurodevelopmental disorders that typically exhibit altered neuronal activity and connectivity during early postnatal development. In this aim, I will study the impact of genetic mutations linked to neurodevelopmental disorders specifically in excitatory cells, on microglia development. Here, I hope to uncouple the impact of these changes arising due to the neuronal dysfunction from the altered microglia development. I will use state-of-the art techniques such as single-cell RNA sequencing and genetic manipulations to uncover the genetic basis of this communication.

Biological insights obtained from this research will provide a better understanding as to how brains are built during development. In addition, this proposed research will provide potential mechanisms for the common deficits seen in neurodevelopmental disorders, despite the plethora of genetic mutations associated with it. These common impairments may arise from the altered neuronal activity and connectivity during a sensitive period of development that can have a lasting impact on microglia development. The fellowship will allow me to establish an independent research group to address these key questions in the field of developmental neurobiology and ultimately a better understanding of the pathophysiology of neurodevelopmental disorders.

Technical abstract
The formation of the brain involves diverse populations of cell types undergoing a precise sequence of developmental processes, that vary in space and time. However, to create functional circuits, these diverse cell types need to come together at appropriate times and numbers for cortical wiring to begin. This involves some coordination between cell types to ensure appropriate types and numbers are present at the right time and place. The lack of or dysregulation of this coordination during development can lead to cellular imbalance that ultimately impacts normal cortical circuit function and leads to dysfunctions as seen in neurodevelopmental disorders. Here, I propose to understand how this coordination occurs between two different cell lineages, namely pyramidal cells and microglia, during development. Specifically, I will study the molecular mechanisms as to how microglia sense and react to changes in pyramidal cells and tune their development accordingly. By using different types of transgenic mice and genetic manipulations, I aim to determine how pyramidal cells can affect the development, maturation, survival and function of microglia, by addressing the following goals:

(1) Characterise the development of microglia in the developing mouse neocortex and establish the impact of alteration of pyramidal cell activity on microglia development.
(2) Elucidate the molecular mechanisms involved in the establishment of neuronal-microglia proportions, by analysing the differentially expressed genes to identify specific ligand and receptor pairs.
(3) Determine the impact of genetic mutations that has been linked to neurodevelopmental disorders, specifically in pyramidal cells, on microglia development and function, by analysing microglial cell biological behaviour, transcriptional changes and impact on rodent cognitive and behaviour tasks.

Potential impact
Neurodevelopmental disorders are largely due to abnormal brain development. Although these disorders are attributed to a wide variety of causes, they exhibit overlapping phenotypes and genetics, which are suggestive of common deficits. Understanding how brains are built during normal development is key in paving our understanding as to what happens during disorders. The proposed research, in studying the basic mechanisms of how brains are built in health and in disorders, will have far and wide implications - from basic sciences to translational sciences. More specifically, the beneficiaries include researchers from within and outside the field, clinicians, pharmaceutical companies, policy makers and patients and their families.

Short to mid-term benefits (researchers within and outside the fields)

Scientific discovery - Data obtained from the proposed research will identify a sensitive period during brain development where glial progenitors (microglia and potentially astrocytes and oligodendrocytes) are susceptible to changes in neuronal activity. Identification of this sensitive period will provide a better understanding of how alteration in neuronal activity during a specific time in development can have lasting impact on brain functions and provide potential mechanisms to the phenotypes observed in neurodevelopmental disorders. All data (e.g. bulk and single-cell transcriptome data) will be made available directly through collaboration and upon publication which can be used by any researchers. In addition, the proposed research highlights the complexity of external factors dictating cell-intrinsic programmes during development. This should be taken into consideration when modelling human neurodevelopmental disorders in in vitro systems (e.g. cerebral organoids, 2D cortical cultures), as these systems lack specific cell types and long-range connectivity.

Scientific transfer- My previous training on genetic manipulation techniques, rodent behaviour tests and organotypic slice cultures will be integral in the success of this project. I have a track-record of training lab members and students in these techniques. Consequently, the tools and techniques used in this proposed research will be transferred to researchers directly involved through training. This will allow for the development of a new generation of researchers with the capability of using state-of-the-art technology and tools to study neurodevelopment. In addition, the tools and techniques used in the proposed research can be easily applied to different developing organs by researchers outside of the field, thus extending our understanding not only to the developing brain but also to the entire body.

Mid-term to long-term benefits (clinicians, pharmaceutical companies, policy makers, patients and their families)

Raising awareness and removing stigmatisation - Public engagement programmes (detailed in communications plans) will help to educate and raise awareness of neurodevelopmental disorders. This is key in combating stigmatisation and to remove any misconception about these disorders.

Identification and development of new diagnostic tools - Around 3-4% of children in England are diagnosed with neurodevelopmental disorders (2012). The proposed research will allow for the identification of the sensitive time period during development which in turn will allow for earlier diagnosis (e.g. by using fetal resting-state functional magnetic resonance imaging to track changes in connectivity). Furthermore, identification of the mechanisms involved in the pathophysiology of these disorders will aid our progress in discovering new therapeutic avenues. Together, earlier diagnosis of neurodevelopmental disorders will allow for earlier treatments, thus having a profound impact on reducing the substantial costs of health care.